PCBFC™ for micro combined heat and power

Fuel cells are energy conversion devices which convert fuel directly to electricity in a single step that does not require combustion. This highly efficient process enables the production of clean electricity as the only emission at point of use is pure water. However, high material and manufacturing costs have hindered their widespread adoption in numerous industries. Bramble Energy have commercialised a highly innovative fuel cell technology based on printed circuit board (PCB) technology, enabling a cost-effective, highly flexible and scalable manufacturing route. While the technology has been verified to reach a competitive cost target at high volumes, it is currently only deployed in the temporary power market. This is due in part to a lack of opprtunity and demonstration for specific applications such as the micro combined heat and power (mCHP) market. The mCHP market allows for more energy to be utilised from a fuel compared to a centralised system by efficiently producing heat and electricity in homes and small buildings and transmitting the energy over a short distance. This project will enable Bramble Energy to demonstrate its technology’s performance in conditions for mCHP and assess the economic feasibility of introducing it to the market.